DFW - Designing Future Wheat - Work package 4 (WP4) - Data access and analysis

Technical abstract
In WP4, the large-scale genomic, phenotypic and regulatory datasets emerging from the DFW WPs, will be annotated, integrated and disseminated to generate critical reference resources supporting interpretation and driving new avenues of investigation. These activities will comprise the UK contribution to the international Wheat Information System (WheatIS), a unified global infrastructure for wheat biology being developed under the auspices of the G20 International Wheat Initiative. Wheat resources and information generated within the DFW programme will be presented in an easily accessible form, allowing ready access for UK and international plant researchers not directly working on wheat.